NLP and neural network tools to help digital content creators; deployed through a simple plugin/agnostic platform

"TRUE212 Limited is a content marketing and content solutions provider. In this project we are researching a new approach, using semantic analysis, machine learning including neural networks, to analyse a website's content, and provide breaking news and social media assets to journalists, editors, bloggers and other enterprise content creators. This will take manual and repetitive tasks away from the journalist and inspire them on what to write about, giving them more time to engage audiences. This means that the user will effectively have at their disposal their own Editorial assistant team, accessible through an easy to deploy plugin for use within all the most commonly used content management systems, including WordPress.

Our approach will support plugin users, with added machine learning features and improved capabilities, but we will also create for the first time, an agnostic architecture and scalability that can be more flexible. Flexibility is sought so that additional scenarios can deliver end-user value, by seamlessly and continuously delivering innovation in this space. This project is meeting an urgent demand, with 86% of marketing teams believing Ai will make them more efficient and effective, and 79% believing it will change the role of marketers towards more strategic work.

This novel platform system will enable writers to gain faster access to insights on what to write about, and alert them to the most relevant breaking news stories, based on their audience's preferences, plus easy access to relevant social media content as they write articles. Our USP is that we help writers create a more engaging story as they are actually writing -- not just ideas within the planning process. We are about efficiencies, engagement and inspiration as they write and edit. Focus groups from our network of journalists and writers have defined what users want from this challenging new project, and how success will be measured."